Advancing Plant Health: Mitigating biotic threats to plant health

Technical abstract
Despite extensive use of biocontrol and agrochemical methods ~20-30% of global crop production is lost due to microbial pathogens and invertebrate pests1. During the past decade many pesticides have been withdrawn from the market particularly in Europe due to their harmful effects on beneficial organisms and the natural environment. However alternative methods to protect crops are often ineffective putting pressure on governments to maintain the use of pesticides. Of particular concern in Europe several harmful pesticides have recently been reintroduced to prevent loss of entire crop production industries and protect jobs21. To identify alternative methods of pathogen and pest control we must understand how these organisms are able to colonize plants. With past ISP funding APH researchers developed ’omics technologies biochemistry and bioimaging tools revealing molecular processes that dictate the plant- pathogen/pest interface. With the advent of new approaches for targeted precision-breeding (e.g. gene editing) we now have unprecedented opportunities to apply knowledge of pathogen and pest biology to crop protection. However gaps in our knowledge of pathogen and pest biology still limit this potential. Pathogens and pests use a variety of physical structures to invade plant tissues acquire nutrients for growth and deliver virulence factors including effectors. With previous ISP funding we have developed models for how these sophisticated infection structures contribute to invading plant cells but these remain understudied and underexplored as targets for biocontrol agents or engineering. Pathogens and pests have also acquired genetic elements recruited other organisms and evolved mechanisms for environmental protection that we will explore in SO 2.1. In WP1 we aim to define new mechanisms of resistance via components of the plant immune system. To evade this immune system pathogens and pests target immune receptor signalling pathways to shut them down but they also modulate other plant processes that offer the potential for intervention to prevent disease. Frequently they do this via delivering effector proteins. Despite many studies the function of most effectors in major crop pathogens and pests remains unexplored and represents untapped potential for exploitation. Therefore a novel route to establish disease intervention is to understand the molecular mechanisms of pathogen and pest effectors identifying the plant signalling pathways that have roles in regulating plant immunity or otherwise promoting virulence and how effectors perturb these (SO 2.2). Such studies are critical as they help us overcome a major challenge – to know which plant mechanisms are required for effective pathogen or pest colonization. Being guided by the pathogen/pest virulence activities themselves gives us targets to prioritise for intervention by gene-editing or other approaches to reduce disease/damage (SO 2.3). Also for some pathogens and pests functional NLR immune receptors have not been identified to date or appear to play minor roles. This presents novel opportunities such as incorporating components of effector-targeted pathways in NLR chassis as new domains to bait effectors (WP1 SO 1.2).